Assessment of novel WEC with rubber air - water interface - performance validation - optimisation and demonstration of associated cost benefits

The aim of the TSB project was to improve understanding of the AWS-III wave energy system and assess opportunities for performance improvements via a series of model tests at the Kelvin Hydrodynamics Laboratory. This was done in conjunction with complimentary numerical modelling using external and internal modelling resource.
9th, 20th and 50th Scale tests were undertaken to inform and enhance understanding of the device, subsystem components and their behaviours. This led to design improvements, technology developments and learning and understanding of how we can optimise the AWS-III device to improve power performance, survivability and dynamic stability and reduce the resulting cost of energy.